Real-time quantum decoders for reliable quantum computing (SKYTALE)

Quantum computers can change the world. However, to reach their full potential, they must be able to perform billions of operations reliably. We can achieve the necessary reliability thanks to a technique known as quantum error correction (QEC). QEC involves arranging several qubits into error resistant computational units. The additional qubits in these units are used to encode information redundantly, allowing us to detect, decode and correct errors. Implementing QEC will require large, high-quality quantum chips. But more is needed. Keeping quantum errors at bay involves complex data processing tasks. A commercial-grade quantum computer would stream about 100 Terabytes of QEC data per second. This flood of data must be processed in real time by sophisticated decoders, whose task is to identify the underlying errors and issue corrective measures. In this project, we develop dedicated hardware and software to perform this task. We will build powerful quantum decoders that support real-time decoding of quantum memories and operations.